Innovate UK Baako Application January

Baako has been designed as a portable wearable power sphere. This intelligent wrist-mounted charger taps into the
wearable smart device trend but offers the whole range of unique features supported by our company’s proprietary technologies.

It sports a collection of kinetically powered micro batteries housed in a smart casing. This battery array produces, stores and then wirelessly transmits energy using our novel low-frequency microwave electricity transmission technology. It is also a powerful multi-feature communication tool connected to the on the Cloud platform.